University of Bristol And The United Kingdom Hydrographic Office

To design the next-generation of interactive digital navigational tools and services to enhance the safety and efficiency of shipping.